Scent Bubbles

An investigation into the design foundations of a groundbreaking new type of scent delivery for immersive experiences, with minimal lingering and equipment, and greater flexibility than existing methods. The development will be centred around the learnings, practice, problems and needs of the creators of those immersive experiences. The human-centered process in this project will reach out to XR and digital theatre creators as a small and innovative pool around whom to base the first parts of this technology design; yet it could later have applications for fields from industry to marketing and retail. The team is a union of a creator of immersive experiences, research scentists, and a design firm to lead the project's processes and capture its full potential.